Feasibility of Manufacturing a Reproductive Biomarker Test and Scoping for NHS Adoption in Primary Care

The project comprises determining the feasibility of making a manufactured form of a diagnostic test that can utilise capillary electrophoresis to detect an important gene associated with human health.